The development of novel antibiotics for drug resistant infections

The emergence of resistance to antibiotics is a major health concern. To address this concern, this project will address multiple aspects of antibacterial resistance, bringing together complementary expertise in the UK and China. Antibiotics are widely used in agriculture, where they have a valid role in protecting farm animals from disease and increasing food production. However, the use of antibiotics that are also used to treat humans could lead to increased antimicrobial resistance. The aim of this project is to develop classes of antibiotic that are specific to a species of bacterium that cause infections in pigs. This which would enable reduced use of human antibiotics in farming and mean that animal welfare can be protected without the risk of further increasing antibiotic resistance to antibiotics important for the treatment of human infections .